EMCCD Detector Development for Space Applications: from the Nancy Grace Roman Space Telescope to Future Mission Opportunities

Work with the latest detector technology that is being used in the Nancy Grace
Roman Space Telescope.
"Best of both worlds" approach to a PhD studentship through the STFC CASE scheme
- undertaking a PhD that is sponsored by our long-running industrial partner
Teledyne e2v Space Imaging, with a dedicated industrial supervisor and a placement
with the company during your PhD.
Hands-on experiments with space technologies, both in the laboratories at the Open
University, Teledyne e2v, and at a wide range of science facilities across Europe.
Work on the calibration of detectors provided by the European Space Research and
Technology Centre (ESTEC)
Opportunity to discuss your research with scientists across Europe and at JPL NASA,
as well as present at international conferences